FAME: Film Quality Augmented and Mixed Reality Experiences

FAME is an eighteen-month applied industrial research project to develop, demonstrate and evaluate

technologies and workflow for creating real-time interactive Augmented and Mixed Reality experiences on

consumer devices. The goal is to enable the experience of feature-film characters and properties interacting in

the user’s own environment, in real time. The project will advance the state of the art, building on other

ongoing UK and EU research by the partners, in lighting and environment capture and modelling using

consumer-level devices, highly automated procedural asset preparation, and real-time rendering of real-world

environments and movie assets to consumer devices. The results will enable the creation of a new kind of

photo-real experience and advance the creation of real-time assets for transmedia production.

The partnership brings together the UK’s leading VFX software developer, The Foundry, and the UK offshoot of

the world's leading creator of digital VFX, ILM. The Foundry will commercialise results as extensions to its

software tools.